Protocols and methodologies for queer movements to come.

This PhD research, proposes to research the 4 plus dimensional materialities of the choreographic by expanding the environment of a dance and choreographic space through methodological, pedagogical and consistent practices, and recognise the queer relationships of all the agents in it: the performers, the audience, the human agents and the non-human. How can a queer post-anthropocene aesthetics generate forms of presentation together and in collaboration with plants (and other more than human entities) as mediators for these practices?

My plan is to expand the choreography by researching 1) Dance for Plants and 2) Consent practices through the methodology of Manada, and bring them together in a 3) Post-anthropocenic Choreographic Environment, or scenic space, in which the human and the non-human encounter each other. Not just in a scenic platform but also in forms of a choreographed exhibition, publication, sound capsule, hybrid support between workshops and performances and so on, to be discovered during the time of this research. The figure of 'the other' will be radically placed in the
centre. This other can be a Plant, or a variety of subjects that have been put in this category throughout History.